The University of Liverpool And Cartrefi Conwy Cyfyngedig Limited

To improve culture of customer service and efficiency through the re-engineering and commercialisation of the operations and supply chain management.